Precision Breeding: Broilers from Sequence to Consequence

This project is a collaborative partnership between Aviagen, the world’s leading broiler breeding company and The Roslin Institute, the world’s leading research centre in the application of genomics and quantitative genetics for livestock species. Our goal is to advance the sustainable intensification of broiler production for the benefit of the UK and global supply chain. We propose to develop a new, highly innovative, platform technology to accelerate the rate of genetic improvement we can achieve in our nucleus populations. With the support of the Agri-Tech Catalyst, we will collect sequence and genotype data on a huge number of individuals and we will analyse this unique repository to increase the precision of our breeding and obtain better biological insight on the mechanisms governing the phenotypic expression of traits in our holistic breeding goal that are of economic, environmental and societal importance. Our objective is to establish the feasibility of this UK innovation.